High-throughput design and screening of phosphotyrosine binders and catalysts to interrogate oncogenic signaling and encoding of multiple functions.

The dynamic collaboration between protein tyrosine kinases (PTKs) as "writers" and proteins with Src homology 2 (SH2) domains as "readers" is critically important for phopshotyrosine-based signaling networks. Despite their biological importance, the deep and non-linear sequence specificity governing these interactions is still unknown, preventing precise predictions for biomedical applications. By quantifying SH2 domain binding, engineering high-affinity variants, and examining the interrelationship of catalytic and binding functions in PTKs, my research will not only reveal valuable research and therapeutic tools but also nuanced functional aspects underlying cellular communication pathways.

In specific aim 1, I will obtain the relative binding preference for any SH2 domain against all human tyrosine phosphorylation sites, information that will prove valuable to discover new biology downstream ABL, JAK and other SH2-containing proteins.

Is specific aim 2, I will facilitate the identification of otherwise hidden pro- and anti-oncogenic phosphorylation sites by providing new tools for basic research, drug discovery, and diagnosis. Simultaneously, I will gain a deeper understanding about binder-target affinities by engineering high-affinity and low-specificity SH2 phosphotyrosine binders.

In specific aim 3, I will aim to decouple these two molecular functions encoded by the same protein domain by engineering PTKs with maximal catalytic activity and minimal specificity. In doing so, I will address a fundamental question in molecular biology, while generating a highly promiscuous kinase with multiple applications in the signaling field.

Ultimately, my research will open new avenues for studying and understanding cellular signaling processes while providing novel tools for phosphorylation and targeted phosphoproteomics.